Defining the Contribution of Dorsal Vagal Complex Astrocytes to the Regulation of Food Intake

Dysregulation of food intake contributes to obesity, a major health issue in the UK. The brain regulates food intake by integrating nutritional, nervous and hormonal cues. Utilizing an integrative physiological approach this project will focus on understanding of the contribution of glia to the neural circuits that regulate food intake.